Deep architectures for statistical speech synthesis

Speech synthesis is the conversion of written text into speech output. Applications range from telephone dialogue systems to computer games and clinical applications. Current speech synthesis systems have a very limited range of difference voices available. This is because it is complex and expensive to create them.

Unfortunately, that is a big problem for many interesting applications, including one we are focusing on in this proposal: assistive communication aids for people with vocal problems due to Motor Neurone Disease and other conditions. At the moment, these people are forced to use devices with inappropriate voices, very often in the wrong accent and sometimes even of the wrong sex! This is a disincentive for them to communicate, even with their own family, since they do not "own" the voice and it does not reflect their identity. The voice is an integral part of identity, and we are creating the technology to allow people to communicate in their own voice, when their natural speech has become hard to understand or they can no longer speak at all.

The technology we will develop has a lot of other applications too: it will enable a speech synthesiser to adjust not only the speaker identity but many other properties too. For example, adjusting speaking effort will simulate what human talkers do in noisy conditions to make their speech more intelligible. Our starting point is a technique we have pioneered, called speaker adaptation.

Speaker adaptation has proven to be highly successful in enabling the flexible transformation of the characteristics of a text-to-speech synthesis system, based on a small amount of recorded speech. It can be used for changing the characteristics of the speech to a different speaker or speaking style. However, current methods do not use any deep knowledge about speech and does not generalise across similar situations. This is considerably less natural and flexible than human speech production, in which speech is controlled by human talkers based simply on prior experience. For instance, we effortlessly adapt our speech in noisy environments, compared with quiet environments, in order to increase intelligibility. The current adaptation techniques that we have pioneered are completely automatic, but they do not enable this prior knowledge to be incorporated in a straightforward way.

In some preliminary work, we have developed a model which includes information about the movement of the speech articulators: the tongue, lips and so on. Then, using our knowledge of how humans alter their speech production in the presence of noise (hyper- & hypo-articulation), we have demonstrated that it is possible to improve the intelligibility of synthetic speech in noise.

The current proposal is to extend and generalise this preliminary work, in order to integrate many other types of knowledge about human speech into this model. We will develop a new model which allows us to include more information about how speech is produced, as well as information about how it is perceived and how external factors, such as background noise, affect speech.

One important application of this technology is to create personalised speech synthesis for people with disordered speech (caused by Motor Neurone Disease, for example). Current technology for creating voices does not work for these people, because their speech is usually already disordered. Our technique can actually correct this, and produce speech which sounds like the person, but is more intelligible than their current natural speech. We have already produced a proof-of-concept system demonstrating that this works. The current proposal will make the technology available and affordable to a wide range of people.

Potential impact
Societal Impact

Our research into personalised speech technology for assistive applications will significantly improve the quality of life of people with communicative disorders, enabling them to play a full part in society. The voice is such an integral part of identity that when damage occurs sufferers may withdraw from social interaction and interaction with patent's family. Ironically, current voice communication aids compound this effect due to their small and inappropriate range of voices, sometimes of the wrong gender, almost always of the wrong accent (US-accented voices are the default, even in the UK market). In contrast, our new technology provides a voice that sounds like the user. This is something long requested by the users of AAC devices. For them, speech synthesis is not just an optional extra function to read out text, but a function for social communication with identity.

We will conduct voice reconstruction trials at both the Euan McDonald Centre for Motor Neurone Disease research and the Anne Rowling Regenerative Neurology Clinic under the approval of NHS Lothian, aiming for 50 new patients annually. In addition, our creation of 'voice banking' service will raise awareness amongst the public of more general issues surrounding vocal health, which is important in itself but can also be an early indicator of other problems. The MND association of Scotland has promised to help us raise awareness of the service and its benefits nationwide.

Economic impact

I am a member of the teams developing the two main free open-source research software packages for speech synthesis: HTS and Festival. Festival is pre-installed in most major Linux distributions by default. HTS has been used in many academic institutes and there are products based on HTS on the market around the world. These two toolkits are very influential and provide an immediate pathway to impact.

The outcomes of the proposed fellowship will be released under open source licenses in the form of software and data. The proposed deep model will add new capabilities to the HTS toolkit: controllability of synthetic speech. Control is one of the fundamental challenges facing speech synthesis and if this problem can be solved, many new applications become possible, leading to new commercial opportunities and economic impact

The proposed deep multi-layer models will introduce a new method of direct and detailed control, based on specification of articulatory, formant, loudness, or glottal features. This brings control over the overall speaking style and of local properties. Commercial applications that will benefit from this include speech output in noisy environments (e.g., in-car navigation), computer games and other applications requiring more variety and expressivity in their speech output

Academic impact

Our new model combines the advantages of controllability available in conventional articulatory synthesisers such as ``VocalTract Lab'' and formant synthesisers such as the Klatt model (the basis of DECTalk, as used by Prof. Stephen Hawking), with the advantages automation and quality available in modern speech synthesis. This will be very useful in other fields such as speech perception and phonetics research, where the the Klatt model (which produces very poor quality speech) is currently the main tool. Another important layer is the auditory layer and we expect that the links we will make between speech audition and production will provide novel capabilities for speech synthesisers.